University of York and IBM United Kingdom Limited

To implement model-based & machine learning methods & tools which enable transformation from Financial and Operational Performance Management spreadsheets into Cognitive models and provide guidance for consultants working with spreadsheets and Cognitive models in solving their clients’ problems.